Loopcycle - DS Smith Collaboration: Project Infinity

Covid-19 has added further barriers to circular resource use by contracting global supply chains -- particularly those for high quality recyclable materials. With mounting global pressure for a green recovery, the challenge is for governments and organisations to cement circular business models within supply chains, improving their capacity for growth and resilience.

However, for this to happen, organisations must be able to:

* Manage used resources in a way that delivers clearly measurable circular value;
* Effectively feed used resources back into their existing supply chains; and
* Scale eco-designed products to significantly reduce overall raw material dependence.

Loopcycle aims to re-strengthen value exchanges for used resources through an AI based B2B platform that enables them to be accurately recirculated between organisations from one use to the next. This exchange -- known as a Cycle -- is captured in a secure material ledger which embeds both traceability and security.

Through a collaborative partnership with DS Smith, Loopcycle will develop an experimental Platform as a Service (PaaS) model that will allow DS Smith to trace the flow of corrugated cardboard through their supply chain. By automatically drawing product and supply chain data from a number of data-points within the Loop, the platform will use AI and machine learning to determine where losses in the system occur, and will determine the percentage of closed-loop cardboard present in each packaging line. This will enable DS Smith to provide external assurance to their clients in the form of more granular and circular metrics and, by doing so, positively contribute to the delivery of their circular goals.

For Loopcycle, this project will define the optimum conditions for success through which Loopcycle can be configured and commercialised to scale the development of circular systems en masse within identified markets to drive a greener, circular post-Covid recovery.